AHRC/UKRI Impact acceleration accounts

All academics will be invited and encouraged to bid for AHRC IAA Funds and the calls will be tailored to meet the needs of Arts and Humanities researchers, building upon and enhancing an already established impact agenda and successful external engagement activities. The IAA will support the Arts and Humanities research portfolio at Swansea University that reflects the institution's engagement with government, third and private sectors in responding to the unique challenges faced by collaborators and end users.

All outlined activities will be tailored to meet the needs of stakeholders, collaborators and beneficiaries and researchers will be encouraged to work flexibly with external partners and participants. This will particularly apply when activities are underpinned by third sector partnerships that are often limited in terms of time and staff and when working with individuals and organisations affected by Covid 19. When working with individuals that have specific requirements or working models, such as resource constrained communities or collaborations with charities, researchers will build upon existing practices to co-design bespoke work packages that take project participants requirements into consideration. This will build upon our engagement with the AHRC funded Common Cause project that sets out principles for equitable collaboration with community groups. It will be a requirement on all applications to AHRC IAA funding that applicants demonstrate how their project has been designed in line with the needs and aspirations of the stakeholders and how the requested funding will be used to support this.